'Operatic Translaboration: Collaborative Translation, Singability and Interpretation

This interdisciplinary PHD focuses on the translation of operatic libretti for the purpose of professional training,
singing and performance. It adopts an innovative approach to translation as a collaborative activity, harnessing its
potential in the lesser studied field of opera translation. 'Translaboration' moves away from the historical vision
of the translator as a 'secondary author' working in isolation, towards the notion of multiple or joint
"translationship" (Jansen and Wegener 2013, 5). This research will involve the collaborative translation, cocreation,
and testing of operatic texts, working with experienced opera professionals (translators, dramaturgs,
and pianists) as well as with a new generation of singers. It also aims to illuminate existing practice, sensitise the
artists of tomorrow to the unchartered potential of collaborative translation and crucially, impact future training
and professional activity in the field of opera.
Translating operatic libretti is particularly challenging due to their plural nature and multiple purposes. Singers
may require a literal translation, a poetic version, a phonetic transcription, or a singable rewriting to be
performed in the vernacular. Whatever the purpose, the translator of operatic texts is essentially working with
three languages at any one point: the verbal component of the source text, its transposition into the target
language, and the music that carries both. A translator of operatic libretti must therefore grasp their meaning,
the stylistic choices made by librettists in the source language and their relationship to musical genres and
traditions. Additionally, translations intended for performance change during production processes and can be
shaped by other agents and components, from stage direction to musical interpretation. Operatic libretti
therefore make intriguing translation case studies and are particularly suitable for research into collaborative
forms of translation.
While operatic translations are fascinating precisely because they are multiple and mobile, they also force us to
consider anew the borders and boundaries of translation. Translation scholars have rightly noted that operatic
source texts require consideration of "pitch contours, harmonic settings, rhythmical and metrical characteristics"
(Newmark 2012). Singable translations also require consideration of the organs involved in the act of producing
sound (lungs, diaphragm, larynx), and of the vocal technique that allows opera singers to interpret the words. Yet
established practices of opera translation rarely bring the translator and the singer together (let alone directors
or other musicians), thus failing to establish a close collaboration between key agents in the process of
(re)interpretation of the text. English translations commissioned for operas are not even regularly 'road tested'
for singability and performability during their production process, let alone thoroughly workshopped to uncover
more professional and inclusive practices.